AI-driven multiscale material damage modelling

The process of developing novel materials and components for different industries is primarily conducted through experimental testing at present. For example, certifying composite components for wind turbine blades or hydrogen storage requires thousands of material tests to study their structural integrity and failure mechanisms, ensuring their safety and reliability. Similarly, the process of developing additive manufacturing materials entails extensive fracture testing to enable designers to comprehend how these materials behave under various loading conditions and identify any potential weaknesses or flaws that could result in failure.
Substituting some experiments with simulations not only reduces process expenses but also enhances flexibility. Numerical simulations of fracture propagation offer valuable insights into the underlying mechanical processes, facilitating: (1) early prediction or indication of failure, supporting early design decisions, and (2) a framework for optimising material design.
Although, material damage modelling has received considerable attention during the past 30 years, it is still an intriguing and challenging computational problem. One of the challenges lies in the requisite level of detail, often resulting in computationally taxing computer models, thereby constraining the practical application of simulations. This complexity is further compounded by fracture-related phenomena, including crack merging, arrest, and branching. These phenomena introduce discontinuities in material tests, challenging the accuracy of predictions made by conventional methods. Variational methods for fracture emerged to address such computational issues. However, they necessitate spatial discretisation of the underlying mesh into a significant number of computational elements, resulting in a substantially higher computational cost.
To alleviate this constraint, several techniques have been proposed such as mesh adaptivity and multiscale modelling. Mesh adaptivity techniques enable localized mesh refinement near crack tips. While effective, they incur computational costs by locally regenerating the mesh near the crack tip at each time step and face challenges in accurately simulating crack initiation without prior local refinement. In comparison, multiscale material modelling offers a more general approach for linking micro material properties with macroscale mechanical behaviour, while retaining adequate precision and accuracy.
In recent years, multi-scale methods have demonstrated considerable computational advantages in mechanics by addressing microscopic material heterogeneities. The macroscopic behaviour of materials is greatly affected by microstructural morphology and evolution, especially in situations involving significant material deformations and geometric nonlinearities. However, due to simplified microscale physics, these methods may compromise accuracy or require extensive model calibrations when dealing with irregular complex morphologies, nonlinear properties, or large deformations.
The recent advances in scientific machine learning allow us to construct models for complex input-output relations, such as stress-strain relationships; however, their applications to mechanics of materials have been very little explored. Hence, the aim of this work is to exploit advanced mechanistic machine learning approaches to develop structure-property relations across material length scales and enable the development of parameterised microstructural database for material design and manufacturing. The derived scheme will provide an efficient surrogate of high-fidelity simulations to estimate key quantities of interest for fracture, such as failure paths, failure zones, and damage along failure. The proposed method will be assessed against conventional numerical techniques for accuracy and computational cost and validated with experimental data to demonstrate its effectiveness.